Developing radical consciousness: stylistic innovation and feminist politics across British periodical fiction, 1890-1920

This thesis traces the relationship between stylistic play and radical feminist politics in the work of women writers between 1880-1920. More specifically, I consider the development of 'radical consciousness' in a variety of fiction (including serials, short stories, and story-sketches) chiefly published via periodical culture in Britain during this time frame. Radical consciousness is a term I use to describe innovative representations of a character's subjectivity, informed by the progressive politics of the author in an attempt to communicate their ideas.